University of Bristol and Ecoegg Limited

To create a dishwasher detergent for domestic use which contains no harsh chemicals, and which includes encapsulation of designated additives and controlled/triggered release, enabling release of the detergent on demand during the dishwashing cycle.